ANSWER: Advancing Social Network Studies With Enhanced Self-Reporting

Social relations delineate sites of social influence, social capital, community cohesion, and political engagement (Gonzalez-Bailon and Lelkes, 2023). While there is often a push towards trace data (e.g., Twitter or Reddit networks), many questions prompt researchers to directly engage with research subjects, such as privacy sensitive issues in health (Keim-Klärner et al., 2023) and complex life course questions about economic mobility (Chetty et al., 2022). Despite its potential, the ability to collect data about secondary subjects has been stymied by poor interfaces that overwhelm with respondent burden and concerns over the privacy of secondary subjects data (Pomare et al, 2022). We are seeking funding to augment an existing social network interviewing application, Network Canvas, that is poised to address these concerns. The purpose of the grant is to add and test a small number of new features to the existing effort that should substantially aid in the scientific credibility of the application’s shift from interviewer-assisted data collection to self-administered data collection.
Network Canvas is currently available as a desktop and tablet application for Windows, Mac OS, Linux, and Android. Until this year, it needed to be downloaded, installed, and configured on one’s own machine. The team behind Network Canvas have recently released a version that runs in a browser and can be self-deployed to the cloud in a few simple steps. This helps pave the way for self-administered surveys via the browser interface (which can create anonymous or personalised links to share with a respondent).
Notably, the current Network Canvas funding and design roadmap do not make provisions for two critical components of this effort: feature testing and novel interface design. Thus, despite its potential for self-administered instead of interview-based sociometric work, several concerns remain about data quality and user experience. These concerns were generally attenuated in an interview setting but would be acute for self-administered self-reported data.
The first concern is about the use of secondary subject names. Social network studies commonly ask for names of third parties to identify the subject’s relation to them (e.g., “when did you last speak with Alice”). The second concern is the complexity of asking about relationships between any two nominated individuals (“Does [Alice] know [Bob]”). The most careful approach, the dyad census, asks about all possible relations, a task which could involve hundreds of questions for even 25 network members.
Through a development effort and an associated series of three small studies, we will develop the means for reliable social network data collection in self-administered studies, establish expected bias considerations for key instruments, and pave the way for large-scale but comparatively inexpensive social network studies. The studies (detailed below) focus on paper versus software [study 1], different edge collection interfaces across a live interview and a self-administered survey [study 2], and an A/B test of anonymising strategies with online panellists [study 3].
The project will culminate in a day-long in-person workshop on self-administered networks, peer reviewed papers on the empirical study outcomes, and new technical features in Network Canvas that can be used by survey researchers and remote interviewers bolstered by the credibility of empirically-established differences between methodological approaches.